Real-Time Virtual Production

We are a small animation and VFX studio who create high-quality animation content for online streaming. We want to use cutting-edge technology to develop a new and dynamic process for filming high-quality VFX content in a faster and more creative way, whereby a CG character can be present on set virtually. They can be moved around the set similar to a game character and filmed alongside the actors. This process will also allow us to create live videos with our CG character. We will use this new technique to create a series of short, entertaining videos for online streaming that educate children about fire safety using our own IP - 'Tim and Bash'; a series about a firefighter who adopts a baby dragon.